Making the Case: What Does Poetry Do For Young Lives?

This studentship seeks to address a key challenge faced by poets and poetry organisations working with young people: how to speak with confidence and credibility about why their work matters. While a wealth of anecdotal experience indicates that engaging with poetry affords various kinds of value, research to date has been scarce and limited in scope. In order to establish, evidence and articulate that value, this project brings together Manchester Met, an academic centre of excellence in poetry, and Poetry by Heart, a dynamic and high-profile project for children and young people across England since 2013. The aim is to produce a coherent and authoritative account of the impact of this kind of work, which will be available for use in advocacy and help secure the support of funders, policymakers and partners.
I foresee the majority of this research to be qualitative (with a focus primarily on case-studies, surveys, interviews and secondary research). However, as funding and policy-making bodies often use a mix of qualitative and quantitative data in their decision making, quantitative research should not be discounted in order to allow the flexibility to facilitate more effective articulation of the findings to those funding and policy-making bodies.